USA collaboration and market entry feasibility

A feasibility study to show the devlopment potential of the Company`s existing US Patent for use within the

Amercan targeted advertising market.

Exploitation would be through a collaborative arrangement with an existing US company who have been

identified and targeted following a business trip to the States last year which was part sponsored by a small

UKTI travel grant .